Biogenic nutrient and energy optimisation in Anaerobic Digestion

CCm technology has been developed with the aid of a Energy CAT award from the Innovate UK. In phase we demonstrated at pilot scale our ability to produce highly effective fertilisers which have been demonstrated at field scale and substantial GHG reductions. This award not only helped us to succesfully develop the fertiliser
production system based on direct post combustion capture but it also highlighted a wide range of waste
materials that could – in addition to captured CO2 - be utilised, in an integrated form of upgrading, to increase the utility of the products that we make,further reduce the operational costs and substantially increase GHG savings.

CCm Research wishes to optimise its carbon utilisation technology in order to demonstrate the benefits that it delivers on the Anaerobic Digestion (AD) Unit in Somerset at a larger scale. In so doing we also aim show how process integration and waste upgrading could be delivered across the power generation, fertiliser and water treatment industries within the next decade.